Cardiff University and Renishaw plc

To transfer and embed new knowledge that enables Renishaw to develop world-leading innovative manufacturing processes for medical and dental prostheses; using robust assays that identify the behavior of implant surfaces in promoting optimum bone integration to ensure clinical and commercial success.